Edinburgh Venture Builder in AI-hardware (EVA)

An Edinburgh Venture Builder to co-locate researchers, innovators and investors, along with commercial/government users, with the aim of pushing the frontiers of next-generation semiconductor technologies for AI.